Coincidence detection in epigenetic maintenance

Technical abstract
This project investigates how de novo DNA methyltransferases are recruited to specific genomic locations on the basis of different chromatin states, for example as the basis for setting up imprinting in gametes. It builds on the model in which transcription determines a state of histone modifications permissive to DNA methyltransferases and employs newly generated knock-in alleles with mutations in specific domains of the methyltransferase proteins that have been implicated in recognition of specific histone marks. Initial results indicate that a single amino acid exchange in the PWWP domain of DNMT3A substantially alters the chromatin interaction, resulting in locus-specific alterations in the DNA methylation landscape.